Decoding Biodiversity (DECODE): Linking Fine-Scale Microbial Diversity To Ecosystem Functions

Technical abstract
A work package of the grant Decoding Biodiversity (DECODE) this project will use long read sequencing technologies and the tools we have developed to uncover and explore microbial biodiversity. Specifically how community structures change over time in increasingly complex systems (the gut anaerobic digesters and soil) will be investigated. Furthermore through quantifying gene content changes this project will aim to identify how biological functions change in a community and link these to community health.